Innovative Economic Low-Head Hydropower System For Tidal & River Sites With Low Environmental Impact

Hydropower is a crucial energy source in a portfolio as it generates for up to 24 hours / day, providing a renewable energy alternative to base-load fossil & nuclear fuel power stations. Deployment is currently limited due availability of suitable sites, environmental disruption, & head of water (3m+) requirements to run installations efficiently. VerdErg has developed a disruptive new hydro-power turbine technology that overcomes these limitations. Operating at low head (1-3m) with a major reduction in cost & environment impact due to smaller size & civil works, the technology can significantly increase renewable baseload electricity generation at low head river sites in the UK - the Environment Agency has identified 25,935 potential hydropower sites in England & Wales able to provide 1,178 MW of power. In addition, the UN has identified low head hydropower as a crucial element in addressing economic development of poor rural communities in developing countries. VerdErg's unique technology (protected by 6 patent families) enables power extraction using venturi-enhanced secondary flow, not achieved before. It can make a major contribution to the Energy Trilemma.